Magic Fox - Design and Tech Development of Online Testing Tool

Magic Fox is a values-based storytelling platform that will enrich the lives of 5-7 year olds everywhere by unlocking and developing their creative potential.

Children will create their own personalised, dynamic, animated movies in real time, while exploring physical world and digital play.

We are developing a 15 minute online interactive story experience to test the concept with children for the first time.